Secore: using AI and quantitative assessment to assess, model and secure critical network infrastructure

Secore's breakthrough technology assists decision-making in complex and costly IT data environments. Cyber security managers spend 10% of their budget and 22% of their time on threat assessment and mitigation, with 50% reporting breaches in 2024, collectively costing global business $6tn/year. To address this, Secore has developed a ground-breaking quantitative cyber assurance platform. Tested in-house, it reduced decision-making time by 40%, options assessment time by 70%, and threat-reduction costs by 80%. Here, we propose to add new AI capabilities to support whole-system assessment and predictive modelling.